Zero-Knowledge Smart Contracts

This project consists of applying recent advances in non-interactive
zero-knowledge protocols to enhance the privacy of block chain transactions. We
will build on the work presented in ZeroCash, and generalise it to a setting in
which smart contracts are supported. Previous work in this setting achieves
privacy only between either a fixed number of participants, or utilising a
trusted third party.

We will utilize key recent advances that permit the succinct verification of
zero-knowledge computations, zk-SNARKs. We believe that, combined with a
technique for achieving universality (within a time bound), by emulating a
minimalist von Neumann architecture, presented by Ben-Sasson et al., these lay
the groundwork for a private smart-contract system.

We plan to develop a functional proof-of-concept smart contract blockchain, in
which smart contracts may take an arbitrary private input, and produce no
leakage about its value, aside from the output of the contract itself. While
proof-of-concept, the system should be robust and efficient enough for
real-world use. We further intend to demonstrate the security of such a
system, assuming the underlying primitives are secure.